TOTALCARE:a digital health-care framework integrating secure personal monitoring with P2P medical condition community support focused on ageing &obese

TOTALCARE is an assisted-living project to prototype a novel digital health-care service and monitoring framework, which will deliver both digital e-community support for health and well-being and digital care for prescribed treatment. The project will focus both on the aging population and on obesity and will seek to demonstrate the transitivity of the proposed solution both geographically (through 2 PCTS) and through application to different medical conditions. The partners include sensor manufacturers (e2v), home hub and communications specialists, digital community system providers (Imperial), mobile network operator(02), NHS Choices(Capita) digital health community specialists (Phrisk) and two primary health care trusts (Ealing and Hull).